Leveraging GenAI For Social Risk Intelligence

**TEXpert AI** is building a GenAI-powered assistant that helps investors and companies detect social risks like labour violations, human rights abuses, and modern slavery in corporate reports and supply chains. By transforming complex, unstructured data into clear, explainable insights, our tool enables faster, more transparent ESG decisions and supports a _just_ transition to sustainable business.